Tactility Factory

Tactility Factory has commercialized patented technologies that allow textiles to be permanently embedded onto the surface of concrete, creating unique, tactile and beautiful wall surfaces for the interior market. TF now wants to investigate how TF’s ‘concrete skins’ can be integrated into other concrete elements used to enhance thermal mass. The intention is to overcome users perception of concrete as being unsightly and acoustically reverberant.